HATS Program

A1 Risk Solutions Ltd, has applied for the innovate grant to develop an additional module within its own training package. The grant will be used to seek the expert advise of a specialist towards the development of a Ergonomic module.